Network Comparison

Networks are ubiquitous, a prime example being social network sites such as Facebook, and yet there is a lot which is not understood about them. Even for the seemingly simple question of how similar two networks are, to date there is no generally accepted method available to answer this question.

The proposed project will address exactly this issue, how to compare networks. Network comparison is of considerable importance for example when trying to compare protein-protein interaction networks of organisms under different form of stress, or when trying to compare protein-protein interaction networks of people carrying a certain disease to that of people without the disease.

The statistics will be applicable to any types of networks, and they could be used to track changes in networks over time.
While constructing such a statistic for network comparison may be relatively straightforward, for statistical tests its probabilistic properties have to be understood. Achieving such understanding requires considerable expertise in probability, as there are a number of questions which have to be tackled in order to establish a useful asymptotic result.

Similarly, the statistical properties of the new statistics have to be understood. How well do they separate models which are generated from just slightly different models? How can suitable test procedures be implemented?

Preliminary studies have shown that our method can be used to reconstruct phylogenetic trees based on protein-protein interaction networks. If confirmed, then this is the first result which shows that the topology of protein-protein interaction networks alone contains information about evolution. This result is of considerable interest in biology, and its biological implications have to be studied in detail.

Experience has seen that networks are able to capture the imagination, and are a suitable topic for outreach activities. Hence we intend to develop some lectures aimed at a general audience, to be offered to schools, via departmental contacts in the first instance, as well as at public science forums.

There will be a blog about our research on the Oxford Sparks portal, an on-line public science website.

Potential impact
The most striking impact of the research could be on our view of evolution; protein-protein interaction networks contain information about evolution in their topology.

The research will be of immediate interests to companies like e-Therapeutics who specialise in network pharmacology. There is an existing collaboration between Gesine Reinert and Alan Whitmore from e-Therapeutics on Parkinson's disease. The method would allow comparing different networks which are conjectured to represent the disease, and would help identify drug targets. Charlotte Deane collaborates with Matt Page and Colin Stubberfiled at UCB - the biopharma company on how networks change over time and between different disease and healthy states.

The potential applications are wide-ranging. One could compare the communication networks of different NHS trusts to assess whether there is a correlation between efficiency and network topology. Gesine Reinert has discussed related questions with Dr Kazem Rahimi at the George Centre for Healthcare Innovation.

Network comparison could shed light on trade behaviour through the comparison of trade networks across geographical regions and commodities. These results could in turn inform international development policies.

The research would advance the scientific areas of applied probability, statistics, biology, social science, computer science and the emerging field of network science, through a new method, new approaches, and new results in specific applications.

The project would train two postdoctoral researchers as well as project students. The results would be disseminated to the wider public via lectures and a blog, and they may motivate young people to take up studies in mathematics and statistics.
Finally, our results may help establish the emerging discipline of Network Science as a discipline with its own research questions and tools, which go beyond the research questions raised in particular applications.